A predictive interdisciplinary framework to improve human stem cell differentiation in vitro.

By utilizing time-course fluorescence microscopy data combined with modelling, the project aims to generate methods of predicatively controlling how iPS cells differentiate into tissues of choice.